Multimodal Representation of Urban Space

Representing space is not only a long-standing challenge to the arts but is also a major task in the planning process for buildings, cities and many other products. This particularly applies to the 'urban renaissance' of our days with its emphasis on public places. Space - more than the surrounding objects or buildings - seems to demand to be represented not only visually, as it is not only determined by the visible surrounding objects, but also by sound and itself. Nevertheless, spaces, especially urban spaces in planning processes, are today usually only represented in a visual manner.\n\nThe major hypothesis of our project is that much better results for convenient and appealing urban spaces could be achieved if all sensory factors were acknowledged and controlled during the design process. There is no doubt about the multimodal quality of urban space - it always appeals to all senses (apart from taste). For example, the most beautifully designed public square is destroyed if a noisy and odorous motorway is nearby, and not much would be left of the special atmosphere of the Piazza della Fontana de Trevi in Rome if the sound and coolness deriving from the running water was missing. All these factors are usually poorly represented (if considered at all) during the design process, but such an appropriate representation could help create better public spaces. We will therefore investigate the role, not only of the individual senses, but also of sensor fusion in our sense of space, i.e. the importance of a combination of sensory stimuli and how they interplay with each other.